Universal Performance Space

The Universal Performance Space is a revolutionary format that allows live or prerecorded
performance to be staged in a digital environment for audiences to simultaneously
consume in VR headsets, with Augmented Reality on phones and tablets, on computers,
broadcast to screen and web and directly into physical performance spaces once
audiences are allowed to return.
A performance can be delivered to any combination of these formats depending on the
intended audience, the technology available to them and type of performance the director
wants to stage.
Upper Ground, London SE1 9PX Tel +44(0)20 7452 3333 Fax +44(0)20 7452 3344 nationaltheatre.org.uk
Registered charity No. 224223, Company No. 749504
The intention of the Universal Performance Space is to democratise existing and new forms
of performance by bringing it to people’s living rooms and their own devices allowing new
performative work to be staged at a time when audiences and performers are not able to
come together. Specifically intended to bring performance to audiences at home in
response to Covid-19 this platform will also have significant purpose beyond the current
period of lockdown and will allow for the development of new performance models moving
forward. As we move beyond the period of isolation and can integrate the platform into
physical performance spaces we will expand the format out to include Location Based
Entertainment venues where communal audiences are free to roam staged environments in
Virtual Reality headsets.
One household could have different people engaging with the same live performance in
different ways: one upstairs having a completely immersive performance in VR with all the
agency that allows whilst the rest of the family watch on TV as one of them also brings the
performance onto the coffee table in Augmented Reality via their phone.
This is a new format for performance and entertainment standing on the shoulders of the
existing craft of theatre, performance and staging.
The intention for the subsequent phase of work is to move from pure prototype towards the
first public facing performance broadcast from the Universal Performance Space. This will
be the first in a number of sequentially ambitious stagings that will ultimately lead to the full
UPS ambition.